Engage 2 - The SESAR 3 Knowledge Transfer Network

Based on the experience of the previous Engage Knowledge Transfer Network (KTN), it will support the SESAR 3 Joint Undertaking (S3JU) and contribute to the development and implementation of the SESAR Digital Academy (SDA), created by SESAR 2020 Joint Undertaking in order to train and inspire the next generation aviation workforce in anticipation of the digital economy. In particular, the consortium will build on the platform of Engage KTN (“Engage”), taking forward the success story of its previous 4.5 years of work, drawing on lessons learned, and complementing the partnership with invaluable new partners. “Engage 2” will build on the existing brand and awareness of the Engage KTN, to deliver excellence across the elements of the expected outcomes, as delineated task-by-task through this proposal. Lean and efficient implementation from a tightly knit and highly effective consortium, whilst ensuring experienced and competent delivery, has enabled Engage 2 to maximise its potential and outreach into the ATM community and beyond, both directly through maximised ‘externalised’ budget (e.g., through PhD funding and catalyst funds) and indirectly (e.g., through continued development of the Engage knowledge hub, or wiki, and its multiple resources). Engage 2 will deliver cross-fertilisation of knowledge from other disciplines to stimulate inputs from innovative, future-scoping and unconventional research into the domain of ATM: a focal point here is the ATM concepts roadmap, which will be developed further as a core element of the Engage wiki. The KTN will continue to forge strong links between research at the leading edge of apposite fields and establish alignment and synergies with the operational challenges facing SESAR.This will be achieved across multiple activities and underpinned by the ‘thematic challenges’ – a key success story of the Engage KTN.